Teesside University and Hodgson Sayers Limited KTP 25_26 R2

To develop an AI-driven Digital Twin platform that seamlessly integrates design, simulation, manufacturing, and construction feedback workflows, enabling Hodgson Sayers Ltd to enhance productivity, reduce waste, and improve real-time decision-making.